Development of a state of the art bone preserving metal- and cement-free hip implan t

Hip resurfacing replacement is a bone sparing surgical procedure which treats painful
osteoarthritis while restoring optimal hip functionality. This surgical procedure has been all
but withdrawn in the UK owing to poorly designed implants leaking metal ions into patients.
We have developed a novel non-metallic hip resurfacing implant which is inert in the body,
will not leak metal ions and will allow a higher level of functionality and longevity than
existing implants. This novel implant will be the first in its class in the world and will be
developed and owned in the UK